Dementia prevention, modifiable psychosocial risk factors of dementia & intervention, late-life depression & anxiety, & early detection (Provisional)

The candidate's research interests include dementia prevention, modifiable psychosocial risk factors of dementia & intervention, late-life depression & anxiety, and early detection of MCI & dementia. She believes studying a PhD will help her achieve the ambition and facilitate her goal of becoming a dementia researcher in academia.